Ipsum Ltd needs IP expertise to exploit full innovation potential

"We are a small UK start up who have developed an exploitable platform technology that has the potential to disrupt major global manufacturing. We are a small company that has knowledge as it's core product and the protection of that know how is
paramount. We need to learn about protecting and exploiting IP and in particular to gain support to develop and submit a patent application."